Maximum plausible heat and its impacts in tropical regions under climate warming

Extreme heat poses a significant threat to all life on Earth, and brings significant social and economic impacts also. To minimise these dangers, and safeguard human life and wellbeing, particularly of the most vulnerable groups, requires a comprehensive understanding of the causes and controls of extreme heat. This includes what constrains the maximum levels of heat that are possible under the current climate and in future scenarios under climate warming.

This study builds upon established theory for the mechanisms which impose the upper limit on near-surface extreme heat in the tropics, a region which already experiences high levels of dry and humid heat. Using state-of-the-art convection-permitting models, which allow for explicit representation of finer-scale processes, this study investigates the highest levels of dry and moist heat that are physically plausible within the current and future climates, and subsequently analyses how exposed human populations are to unsafe levels of heat. As such, this study hopes to provide a tropics-wide assessment of extreme heat and human exposure, whilst also generating information at policy-relevant scales.